Additive Manufacturing for Cardiovascular Devices

Additive manufacturing is contributing significantly to progression of medical implants and devices. Whilst the applications of AM in structural and musculoskeletal applications have been investigated and exploited already, involvement of additive manufacturing in cardiovascular disease provides its own challenges. I will be investigating the interaction of additively manufactured surfaces with the cardiovascular environment and looking into design methods for bespoke AM parts.